Optimising sonodynamic therapy for the treatment of prostate cancer

Aim: The main aim of the project is to develop and establish the efficacy of porphyrin-carrying nanoparticles for enhancing the effect of SDT in the treatment of prostate tumours.
Key Hypothesis: Firstly, that porphyrin-containing nanoparticles that are degraded in tumour-like conditions have improved prostate tumour accumulation and tumour diffusion profiles. Secondly, that porphyrin-containing nanoparticles with improved prostate tumour accumulation profile can improve the antitumour efficacy of SDT and lead to the optimisation of this therapeutic modality for prostate cancer treatment.